DataHelp cyber grant

"Datahelp help protect the data of businesses against unauthorised access, accidental loss, theft, destruction or damage by putting in place organisational security measures to prevent any of these happening and making sure the business is in line with the latest legislation.

The InnovateUK cyber security grant has enabled us to bring in technology security experts and they have led us towards achieving the Cyber Essentials standard which will mean that we can compete for more busisness"